Plaudeo Ltd

Plaudeo transforms how audiences experience live sports and entertainment events from the comfort of their homes. Our state-of-the-art spatial audio platform aims to replicate the electrifying atmosphere of live venues, offering unparalleled immersive audio experiences. This project is not just about technology; it's about bringing people closer to events they love, fostering a sense of community and shared experience, even when physically apart. Our innovative platform employs spatial audio technology, creating a 3D virtual environment, mirroring real-time event acoustics. This means viewers experience the energy and excitement of a football match or live concert as if they were there. Plaudeo's technology is designed to be intuitive and user-friendly, working seamlessly with smartphones, smart TVs, and headphones, ensuring it is accessible to a wide audience without the need for expensive or specialised equipment. In anticipation of this ground-breaking development, we've partnered with leading experts in audio engineering and broadcasting. Our collaborative approach combines technical expertise with creative vision, ensuring that our platform not only meets but exceeds the expectations of modern audiences. Once launched, Plaudeo's technology will offer a new way for broadcasters and content creators to engage with their audience, opening up new opportunities for interactive and immersive content delivery.